Empowering Mums: Innovative Technology for Enhanced Prenatal and Postnatal Care

Introducing the **Empowering Mums** program, a holistic and comprehensive program delivered on the FIT MAMA app to support mothers from conception through to the first year of the baby's life. This program offers week-by-week guidance tailored to each stage of pregnancy, providing access to trusted information from industry experts, including midwives, women's health physiotherapists, and health and fitness coaches. Key features high-quality video content from industry-leading experts to give the mother comprehensive and holistic support. The integration of AI in the diagnostic tool offers mothers personalised content tailored to each stage of motherhood while collecting longitudinal data to enhance maternal healthcare outcomes. The **Empowering Mums** program supports mothers with the knowledge and tools needed for a healthy pregnancy and a strong start to motherhood.